Kingston University Higher Education and Cubic Defence UK Limted

To develop a novel, marketable solution capable of guaranteeing seamless, dynamic and reliable wireless communication over multiple communications bearers.